Smart Farm and Agri-environmental Big Data Space

Overirrigation and excessive use of synthetic fertilizers and pesticides increase yield cost, contaminate the aquifer, and destroy the biodiversity, while suboptimal livestock production increases GhG emissions, contributing to the global warming. The solution on the triangle a) global food needs, b) competitiveness/farmers’ fair income and c) sustainable farming/protection of the environment lies in knowledge. Modern farms generate large volume of data aggregated from innovative technologies such as IoT sensors and drones, while vast quantity of EO data has become available via Copernicus Hubs. With the aim to leverage on the quantity of these data sources, the AgriDataValue project aims to establish itself as the “Game Changer” in Smart Farming and agri-environmental monitoring, and strengthen the smart-farming capacities, competitiveness, and fair income by introducing an innovative, intelligent and multi technology, fully distributed platform of platforms. To achieve technological maturity and massive acceptance, AgriDataValue project adopts and adapts a multidimensional approach that combines state of the art big data and data-spaces’ technologies (BDVA/IDSA/GAIA-X) with agricultural knowledge, new business models and agri-environment policies, leverages on existing platforms and edge computing, and introduces novel concepts, methods, tools, pilots and engagement campaigns to go beyond today’s state of the art, perform breakthrough research and create sustainable innovation in upscaling (real-time) sensor data, already evident within the project lifetime. AgriDataValue project will be validated via 24 Use cases in 23 pilots in 9 countries, representing more than 181,000ha with 25 types of crops that span from southwest to northeast Europe, outdoor and greenhouse crops, organic and non-organic production, and more than 2,000 animals of 5 types. More than 4,200 farmers will provide insights and more than 89,000 will be directly informed. More than 1,600 sensors will be utilized and more than 4,500 additional sensors will be installed to measure (real-time) data, including more than 2,500 RFID tags